Intergrated Renewable Energy

We will combine existing, mature solar, desalination and biomass technologies in a closed-loop design to simultaneously address supply and demand mismatches/energy storage issues that present a significant barrier to widespread adoption of renewable technologies whilst solving key global energy, water and food resource issues.